Repairable Product Design for a Rotatable 3D Handheld Display

Current holographic displays and mixed reality headsets bring a semblance of virtual graphics to the real world, but to large sectors of consumers often appear visually disorienting. Headsets can at times be inconvenient, and care must be taken to mitigate real-world hazards during use.

VRbit is a disruptive approach to VR. Without requiring a headset or glasses, the 3D effect is powerful and users feel they are rotating real objects in their hand.

This project brings together VRbit Ltd with the product design expertise of Hughleon Controls Ltd. The project entails collation of customer and partner feedback, and data collection with a focus on bringing people-centric user experiences into product design.

The project will deliver modern product design imperatives: integrating sustainability, circularity and repairability features shaped by customers and partners.